Improved self-management of health, wellbeing and long term conditions through advanced AI temperature monitoring

Populations globally are ageing, resulting in higher incidence rates of chronic diseases. Digital health platforms, designed to support those with chronic conditions to self-manage at home, offer a promising solution to help people monitor their conditions and lifestyle, maintain good health, and reduce unscheduled clinical visits.

Temperature is arguably one of the most important measurements when understanding our health and yet the global standard by which it is recorded is based on a 300-year-old invention, the thermometer.

Whether taking a child's temperature at home or monitoring for sepsis in an urgent care department, the standard is the same and is represented by essentially the devices available in local chemists. Single, inaccurate readings collected manually with no concept of relative change or early warning.

As a result, very little is known about temperature and its dynamics, particularly in relation to changes in temperature during the development of illnesses. This represents a massive area of untapped research and potential medical insights.

Celsium has changed this, introducing a new standard by which temperature can be measured and in so doing, providing unique data that is standardised meaning a deeper understanding is now possible, Opening up whole new areas of insight.

Our project will provide a new innovative method of monitoring peoples temperature at home, providing a valuable self-care tool for everyone to use. Celsium, can detect temperature changes associated with various conditions developing providing people with earlier notification of these changes. This earlier identification means any treatment can be applied sooner, reducing the chance of further escalation and potentially other health conditions developing. Celsium can also be used to help manage existing conditions and generally enable people to live more healthier life styles.

We often receive requests to provide Celsium to the consumer market and this has allows us to build an understanding of the types of problems people are looking to solve with Celsium. This indicates that there is a strong desire to use a solution like Celsium in the home and the broad range of problems and condition people are looking to manage would suggest the potential benefits and scope of the solution are broad.

Our project will refine this thinking and develop a 'go to market' plan that will optimise our launch of the technology into the consumer sector. Celsium will really help people to better understand their temperature characteristics and become an invaluable tool in self management of conditions.